Manchester Metropolitan University and UBU Environmental Limited KTP 22_23 R1

To achieve 'non-waste' status for PAS 115 material, to enable commercial success of a recycled soil derived from road sweeping waste, which would otherwise go to landfill. To create a circular economy solution to use the recycled soils in environments such as urban tree planting, landscaping and green spaces.